Programmed emulsions for reduced levels of salt or sugar in liquid and semi-liquid foods

Technical abstract
This project aims to develop a method to reduce the salt or sugar levels of liquid and semi-liquid foods where salt or sugar is primarily added for taste rather than preservation. We hypothesise that the salt / sugar levels can be reduced without taste compromise by encapsulation in emulsions which break down in the mouth releasing pockets of salt/sugar close to the taste receptors. The proposed technology enabler is a starch based shell design of water-in-oil-in-water (wow) emulsions with a natural break down pathway when brought into contact with saliva.

We will use wow multiple emulsions which are oil-in-water (o/w) emulsions where the oil droplets are filled with water droplets. We will incorporate salt / sugar into these water droplets, which will be released in the mouth. This has recently been demonstrated to be possible with OSA starch that is well known to be a good emulsifier, and breakdown in the mouth. In this project physical modification through extrusion processing and milling will be explored to program starches for wow stabilisation ensuring microstructure stability for the duration of shelf life & point-of-consumption break down delivery of salt or sugar near the taste receptors. As salivary amylase will be the tastant release trigger, individuals' or consumer groups' amylase levels will be considered in developing this pathway for salt or sugar reduction.

We have proof-of-concept data for salt release based on formulating with a commercial OSA starch indicative of the potential success of the proposed technology. The internal water phase has been stabilised with polyglycerol polyricinoleate (PGPR) as in most researches despite the limitations for use of PGPR in processed foods. In this research alternative approaches to stabilise the internal water phase, e.g., through a fat crystal network (which is known to be successful), extremely hydrophobic starches or other food particles not requiring chemical modification will be applied.